TravelSpace - Passenger booking application for demand management for Train Operators

TravelSpace is an overlay booking system to give passengers additional virus safety support by giving passengers the information they need to make safe decisions around public transport and reducing the need for passengers to spend unnecessary time in long queues. TravelSpace does this by giving train operators a booking system for a given service (as opposed to turn up and go or booking a specific seat).

The main purpose is to manage the flow of passengers before they arrive at the station and avoid (or limit) the need to have a queuing system in place. TravelSpace would work in association with the current passenger information feeds to manage demand/capacity.

Several use cases must be accommodated so that each ticket type can be dealt with, disabled passengers or passengers needing extra assistance must also be catered for.